DARWIN : Data Analytics Reactive Web-framework for Inference and Networks

WIDE IO CONSULTING LTD helps innovative companies to create products based on WIDE IO, a cloud marketplace that provides access to the best data-analytics algorithms. Our development team regularly has to deal with the visualisation of large datasets related with social medias, and it has created a middleware to allow faster shared interaction with data. In this feasibility study, we want to use the latest browser technologies to extend the possibility of the framework to even more interactive visualisations of large data. The outcome of this project will be tested in the specific case of financial compliance analytics, before being progressively generalised and improved for other applications.